Rice Straw for Industrial Biotechnology and Bioenergy

Technical abstract
We seek to partner with the IRRI, who have world-leading facilities and resources in rice genetics, genomics, breeding and agriculture; in order to couple this with the UK's leading work in genome wide associations scans for biorefinery related straw traits in order to identify genes that control straw digestibility and Si content, as well as with UK expertise in bioprocessing. The objectives of the proposed work are to:

1. Hold a series of meetings between leading researchers from the UK and IRRI to establish working relations and research plans

2. To host exchanges of young researchers from IRRI UK labs

3. To initiate GWAS and bioprocessing studies in the areas of straw digestibility and Si content